Community, Conflict and Change at Chatsworth, 1700-1820

The aim of this project is to use the extensive archival materials in the Devonshire Collection in order to gain an understanding of the wider community who have lived and worked at Chatsworth during the eighteenth century, brought together by relationships of work and service. It will employ an interdisciplinary linguistic-historical approach to explore the changing relationship between masters and servants between 1700 and 1820.